Industrial decarbonisation powered by communities

In Wales, there is a unique mandate for public sector bodies to demonstrate alignment of economic stewardship to the Well-being of Future Generations Act 2015\. This establishes a requirement for industrial decarbonisation, supported by the public sector, to improve the long-term wellbeing of local communities. This can be challenging for new net zero infrastructure projects, which can sometimes come into conflict with community priorities.

In response to this challenge, innovative community energy models are seeing growing interest across Wales and the UK. This gives an organisation legally-accountable to the community (e.g. a Community Interest Company, CIC) a financial stake in new energy infrastructure. Profits generated from energy sales can be reinvested in community wellbeing projects, with energy infrastructure then becoming a source of community pride and local jobs, rather than an external disruptive presence with negative wellbeing impacts. The UK Government is currently seeking evidence on policy reforms needed to unlock community energy at scale.

Challoch Energy's vision is to put communities at the heart of decarbonisation, to deliver a win-win-win-win for energy consumers, communities, commercial developers and energy networks. Challoch offers communities innovative products and services tailored to their needs, providing user-friendly technological foundations for Smart Local Energy Systems (SLES). This includes asset development services (MW-scale solar, wind and batteries) as well as Local Energy Operating System (LEOS) microgrid controllers. A particular Challoch specialism is enabling decarbonisation in areas with constrained grid capacity. This is especially true of rural areas, where renewable resource potential is greatest. This requires development of alternative routes to market for community-owned power, such as private wire connections to large customers.

This project will identify and quantify opportunities for rural communities in south west Wales to supply power to nearby industrial customers, increasing Challoch's activities in the region from its office in nearby Bridgend County Borough. The result of subsequent community engagement and asset development will be substantially cheaper, local, zero-carbon power for businesses - increasing competitiveness and resilience while accelerating decarbonisation - plus tangible community benefits and improved stability of the rural electricity grid (operated by National Grid Electricity Distribution in the region). This work builds directly on previous grant-funded projects, focused on the pilot village of South Cornelly, Bridgend County Borough (15 minutes from Port Talbot). Following a successful project, Challoch will work closely with Net Zero Industry Wales and Innovate UK Business Growth to optimise their development strategy in south west Wales.